Supported metal catalysts for biological cofactor regeneration

Oxidoreductases constitute the largest group of enzymes (accounting for ~25% of all known
enzymes) and are capable of performing a wide range of industrially and academically
significant reactions under environmentally benign conditions with unparalleled selectivity.
Nicotinamide adenine dinucleotide (the pair of NAD(P)H and NAD(P)+
) are important
biological cofactors acting as electron donor/acceptor in various biological redox
transformations. To make these biosynthetic processes viable, cofactors must be recycled
for re-use (known as regeneration), due to their high cost. NAD(P)H or NAD(P)+
is a native
biological molecule so its regeneration using enzymes has been the only method applied in
industry for the past six decades. However, enzymatic regeneration has become insufficient
with the increased concerns on energy consumption and waste generation, and with the
consensus towards a more sustainable future.
This PhD project aims to realise bio-redox transformations (including concurrent cofactor
regeneration) utilising reaction engineering approach based on novel supported biological-inorganic hybrid materials. The combination of multiple catalytic actions using a single
catalyst formulation and in a single reactor represents a potentially step-changing
improvement in manufacturing efficiency and sustainability (e.g., by recycling and reusing
the expensive catalyst, reducing waste generation, and avoiding energy-intensive separation
and purification steps). Moreover, NAD(P)H regeneration will be achieved by either using
renewable hydrogen or clean solar energy in continuous-flow operations, consistent with
the latest UK Government Strategies on Hydrogen and Decarbonisation. The new materials
and processes developed (via the synergy of enzymes, cofactors and metal nanoparticles)
can be applied to the manufacturing of important chemical and pharmaceutical products
and carbon capture (via CO2 conversion). This multidisciplinary project lies at the boundaries
of engineering, chemistry, and biology and will provide benefits to wider communities.
Currently the group is recruiting a 1-year PDRA to work on a project funded by the EPSRC
(via The UK Catalysis Hub, A105847). It is expected that this PhD student will interact with
the PDRA and produce results that are of mutual interests and are complementary to the
UKRI funded research.